Using AR and AI-driven analytics to personalise wellbeing content in a social board game context

Dragons of Afterlands is an augmented immersive board game and preventative mental health social experience for adolescents, which uses AR and in-game measurement to support social engagement and wellbeing in schools. In a world devastated by climate change, adventurers must travel around inhospitable realms competing, co- operating and storytelling with other players, whilst avoiding monsters and natural disasters. Guided by a dragonwitch avatar, adventurers must help the dragonwitch by completing wellbeing challenges to gain magic dragon eggs of wisdom, completing their missions to gain wisdom that can restore balance to the earth to save humanity. Gameplay facilitates social interaction through storytelling to discuss wellbeing themes and to develop communication and wellbeing skills, combining the engaging appeal to young people of digital technology with the social and interactive benefits of traditional board games to create an immersive, multisensory game experience that can be played in-person or remotely. The game is designed with equality, inclusion, diversity and accessibility needs in mind, through character design, content presentation and co-production approaches.